Quantum Algorithms for Gravitational Wave Astronomy

Quantum computational devices have seen rapid development in recent years, with the first claimed demonstrations of quantum devices performing calculations significantly faster than any classical computer, as well as first demonstrations of repeated, real-time quantum error correction. We are currently in the NISQ (noisy intermediate-scale quantum) era, characterized by devices that are too small and too error-prone to implement fault-tolerant computation. State-of-the-art devices have 10s to 100s of qubits, and error rates of around 1 in 1000 for two-qubit gates. In the absence of fault-tolerance however, considerable effort has been devoted to developing error mitigation techniques, and evidence is beginning to emerge that these may be sufficient to enable real world applications on quantum devices for problems that are difficult to solve classically.

The first direct detection of gravitational waves occurred just a few years ago in 2015, the culmination of decades of global effort. The first detections were widely hailed as opening a new window on the universe, and have already had significant impact in the astrophysics and cosmology fields. Although detections of certain classes of sources are now becoming routine, weaker signals are difficult to detect in noisy data. The sensitivity of searches for certain classes of signals (e.g. continuous wave sources) is currently computationally limited, and new techniques are needed. Planned improvements to the global detector network over the coming years, as well as new ground and space-based instruments will improve the prospects for detection for as-yet undetected signals, however the very large number of expected signals and their increased length will only compound the data analysis challenge.

The data recorded at a gravitational wave detector is a time series consisting of thousands of data points per second. Potential signals are well-modelled by general relativity, and the data is typically compared against templates of the same form, generated from analytical approximations to signal waveforms predicted by general relativity. Importantly, the computational difficulty arises not due to the size of the input, but due to the size of the template bank (and/or parameter space), making it a promising application area for quantum algorithms. Further, as template waveforms are well approximated by general relativity, and can be calculated analytically, templates may be loaded efficiently into a quantum register. These features suggest that it is feasible with current technology to study quantum algorithms for the data analysis problem, through a combination of classical simulations of quantum devices and, where possible, implementations on quantum hardware.

This project will study quantum algorithms for use in gravitational wave astronomy, focussing on applications on currently available quantum hardware, or amenable to classical simulators of small quantum devices.